Development of targeted long acting injectable (LAI) formulations and assessment of their in-vivo biodistribution via advanced imaging techniques

To date, a diverse range of strategies has been developed to design long acting injectable (LAI) formulations including the use of an array of controlled release polymers with tuneable pharmacokinetic profiles. Polyesters such as Poly (lactic-glycolic acid) (PLGA) are the most common polymeric materials of the total 119 marketed LAI formulations (https://www.pharmacircle.com/info/). They account for approximately 47% (56 marketed products) that are used for cancer, cardiovascular, metabolic and neurological diseases.
Delivery of long acting parenteral nano/microparticle (M/NPs) platforms through passive targeting means still remains to be an issue and their clearance through the first-pass metabolism needs to be fully addressed. Despite significant efforts in designing LAI formulations by way of altering their physicochemical and structural properties, intravascularly administered therapeutics face a series of biological barriers including intravascular, endothelial, extracellular, and cellular barriers. Whilst M/NPs with compartmentalised and tuneable size/morphology can be targeted through passive means by leveraging from leaky vasculature (e.g. in certain disease such as cancer, tissue injury and infection) and inflammatory cell-mediated sequestration (e.g. in case of inflammation), there is still a need to further research into localised delivery through active targeting. Furthermore, transport of macromolecular biopharmaceutics and nanoparticles into the cells require an active uptake mechanism through their interactions with plasma membrane and endocytosis processes. Therefore, in order to provide more specific and targeted delivery, M/NPs must be conjugated with affinity ligands and cell surface determinants. The primary causes of morbidity and mortality in the world are complications associated with cardiovascular diseases (CVDs). This is followed by cancer, which is the secondary cause of death in the world. Whilst there is a growing body of research into finding specific biomarkers and cell surface receptors in cancer, these markers are less explored in other diseases such as CVDs. Cells throughout the body possess distinct capabilities for achieving tissue-specific targeting, driven by their physiological functions or chemotactic responses to stimuli. In silico prediction of drug-target interactions leverages computational techniques to analyse biological data that could assist researchers to predict and priorities potential drug-target pairs with high affinity. Demonstrating the efficacy of targeted therapies necessitates the use of advanced imaging techniques to confirm their precise delivery to the intended disease site and assess their selectivity in vivo. By incorporating specific imaging modalities in/onto the surface of these M/NPs, researchers can visualise and track their journey within the biological system. This will provide valuable insights into the localisation and distribution of these targeted therapies and ultimately contribute to the refinement and optimisation of future therapies. In this project, targeted delivery of novel therapeutics directly to the site of action combined with simultaneous imaging capability is feasible through functionalised micro/nanoparticles (fM/NPs) and will allow more effective therapy with a more acceptable risk-benefit ratio than systemic delivery. Computational tools will be used to identify targeting ligands with high affinity to inform the development of fM/NPs. Central to such strategy is the ability to monitor the treatment progress in a non-invasive manner. If we can identify that the drug is reaching the target cells and evaluate the local concentration through imaging, we could predict the response of specific target tissue and therefore can influence the amount of drug that will be used to achieve the desired therapeutic response whilst avoiding the unwanted side effects.